The University of Essex and Pursuing Independent Paths KTP 23_24 R3

To develop a 'Impact Toolkit' to demonstrate the societal and financial impact of the services provided by a specialist charity, on the lives of adults with learning disabilities.